The Robert Gordon University And Polaris Learning Limited

To develop a user centred blended learning system through the development of learning pedagogies and exploitation of appropriate technology platforms resulting in industry leading products.